Loughborough University and Singular Intelligence Limited

To add a novel module to its existing software programme which will provide novel capabilities in strategic planning and operational decision-making enabling companies in the FMCG sector to optimise price, promotion and replenishment decisions.